Leeds Beckett University and Aquatrust Water and Ventilation Limited KTP 25_26 R1

To create the Aquatrust AI Analytics Platform, an AI-enabled customer interface for real-time risk management and reporting for water hygiene.